Anaemia of Chronic Kidney Disease: Empowering patients by bringing treatment closer to them

"Entia, Hull University Teaching Hospitals NHS Trust and the Yorkshire & Humber Academic Health Science Network are developing a new approach to the management of patients with anaemia of chronic kidney disease.

The project encompasses the late stage development of an anaemia management solution that will be co-designed and evaluated with patients and healthcare practitioners.

The outcome of this project has the potential to reduce hospital appointments, improve treatment compliance, ensure fewer adverse events and enable more effective utilisation of costly medications."